Evolutionary Design of Collision-based Computing Schemes in Two-dimensional Cellular Automata

We wish to evolve novel types of unstructured computational devices, where computation is based on collision between gliders (cellular-automaton analogues of breathers, solitons, defects) travelling in uniform space free from heterogeneity imposed by traditional computing architectures. A significant contribution --- nature-inspired design solutions and computing architectures --- will be made to the high-potential field of novel and emerging computational paradigms and architectures, and non-classical computation. Results of the project will be deployed in future automatic design and manufacturing of architecture-less high-performance computers.